Impacts of eddy damping on the ocean circulation and general circulation

Mesoscale eddies are small-scale ocean features, around 10-100 km in size, which are analogous to the atmosphere's weather systems. They play many roles in the ocean circulation, such as transporting heat, salt and carbon over large distances, and influence climate as a result. Eddies result from instability processes, where small perturbations, such as temperature wiggles, grow rapidly from an otherwise stable circulation. However, it has been known for some time that eddies are not passively spawned from the ocean's density distribution (its stratification); instead, they play an active role in setting the stratification of the ocean (Marshall et al., 2003). Consequently, processes that affect the eddy field can indirectly affect the stratification too. One such process is the relative wind stress effect, in which the wind stress at the surface of the ocean is calculated using the difference between the atmospheric wind and the ocean velocity. This introduces a drag on small-scale features, such as mesoscale eddies, that can directly dissipate them and have widespread effects on the ocean (Wilder et al., 2022; Munday et al., 2021; Renault et al., 2016).